The Hospitality Project: Exploring hospitality as an arts-based praxis to remake relationships of co-production

The Hospitality Project is an arts-based research collaboration with Bristol-based community partners (Dignity for Asylum-Seekers, the Bristol Hospitality Network, and Barton Hill Walled Garden Project) which uses practices of hospitality as a prism through which to problematise and rework the power relations of co-production. The three partners are each committed to building a praxis of solidarity and co-production alongside asylum-seekers, migrant communities and people experiencing destitution. For each, 'hospitality' is both part of this praxis and a key site of tension. Hospitality means sharing food, space and time, and acknowledging the equality between those who give and those who receive. However, roles of giving and receiving can become quickly sedimented, and clashes occur when an act of giving is misunderstood. Linguistic barriers prevent clear communication, while, in residential environments the stress of sharing material resources can escalate into conflict. Members and service-users in the three organisations also articulate uncertainty over what is expected of them in different hosting contexts (eg. in homestay accommodation, in a Home Office interview) and how to communicate 'truth' across cultural barriers that remain invisible. Drawing on the PI and Co-Is' previous engagements with hospitality from theoretical, political, and cultural perspectives this project will actively mobilise such tensions by exploring hospitality as a 'praxis'. Specifically we will investigate how hospitality practices can be fashioned into a vehicle for making the power relationships of co-production visible and transformable. This means placing some faith in hospitality as a means of social transformation - not least because practices like sharing food allow material and 'more-than-human' actors to interrupt and reconfigure social relationships. On the other hand it also means recognising that hospitality is a complicated enterprise, entailing the negotiation of myriad cultural ideas and difficult situational decisions about common ownership of spaces, projects and organisations.

To meet these aims, the project will be structured around the creation of a series of participatory arts-based workshops called 'the Table', culminating in an open event for the public. Drawing on the expertise of spoken word artists, the workshops will be co-designed around traditional hospitality practices: sharing food, cooking, and creating welcoming garden spaces. Within these contexts, reflexive storytelling will provide a flexible way for diversely-situated participants to address the complex ideas of hospitality, including (with the support of trained community interpreters) linguistic and cultural differences. Arts-based 'tactics' will be used to explore the background stories which place people in relation to each other, and how such stories may become open to change. Finally, the workshops will also be used to test out different 'rules' and 'rituals' for creating shared spaces without falling back on static host/guest relationships. At the end of the workshops, the majority of the participants in the Table workshops will attend an away weekend called 'the Feast,' where participants will reflect on the tactics and rules which have proven most effective, leading to the devising of a co-produced booklet. The publication of the booklet will be increasingly managed by volunteer peer researchers - participants from the workshops who will receive additional training - and will allow the knowledge produced to be communicated to other community organisations and professional bodies. The development of a dynamic website and the staging of a collaborative open event at the end of the project will allow a number of publics to be engaged by the knowledge produced, and will establish a basis for further research. The academic partners will also write up these reflections in the form of an academic paper on the 'arts of co-production'.

Potential impact
1. ACADEMIC BENEFICIARIES
1a. Connected Communities Research Programme
Relevant outputs: Co-authored paper, Co-produced booklet, Project website, Participation in Summits
The project's (re-)conceptualisations of co-production will result in academic learning which will enrich the Connected Communities Programme. Specifically, understanding the negotiation of knowledge production and co-operation across cultural and linguistic boundaries will enable the development of more 'hospitable' research.

1b. Participative research communities and knowledge exchange practices
Relevant outputs: Co-authored paper, Co-produced booklet, Conference paper, Follow-up grant
The publication of an academic paper and a co-produced booklet, themed around 'translating hospitality', will be valuable resources in rethinking participative research practices and knowledge exchange for the contemporary moment. In particular this engagement will be aimed at strengthening dialogues between the arts and social sciences.

2. ECONOMIC & SOCIETAL IMPACT
2a. Community partner organisations
Relevant outputs: Co-produced workshop programme, Peer researcher training, Website, Co-produced booklet, Open Event (exhibition), Project Report
This research, driven by the partners' own questions and practical agendas, will focus on issues arising from the attempt to provide services, host people (in homes or in drop-in centres) and provide effective advocacy across cultural divides. The learning emerging from the workshops, away weekend, and booklet will be directly useful to the managers and volunteers of such organisations, while the project will leave a legacy of trained peer researchers. In addition, the project will establish stronger and more transparent mechanisms for co-production within the ongoing life of the organisations.

2b. UK-based community organisations
Relevant outputs: Co-produced booklet, Website, Discussion paper summarising key issues, Open Event (exhibition), Project Report
Other organisations will profit from this learning. In particular, the tactics tested through the workshops and the 'rules and rituals' recorded within the booklet will be tools for future instances of internal reflection. Follow-up research may focus on using the co-produced booklet to stimulate conversations and engagement among other community organisations and professional bodies. This will also allow organisations to provide better services - in particular to pay attention to how their intentions translate and are perceived by those they work with, and how and why conflict occurs.
Peer research training will allow for continued cycles of learning and innovation beyond the duration of the project, and will also be usable by other organisations who face similar issues.

2c. Bristol neighbourhoods
Relevant outputs: Website, Open Event (exhibition)
As the project has a geographical focus, outputs will be immediately relevant to a number of other publics, including charitable groups and neighbourhood partnerships. The Open Event held near the end of the project will engage a number of these publics, whilst the website will provide access to others. Profiling during Refugee Week and City of Sanctuary events will further connect the project to wider agendas of hospitality and egalitarian participation.

2d. UK-based policy-makers who wish to incorporate the experience of marginalised 'others' into processes of policy-making
Relevant outputs: Discussion papers, Website, Project Report
The learning which emerges through this project will also be applicable to other professionals which aim to consult or involve those affected by issues of exclusion, poverty, or marginalisation within policy processes. Beyond the remit of this study, but presenting potential next steps, might be a consideration of the meaning of hospitality within the law, and within the policy-making processes.